Fundamental understanding of water-based lubricants for hydraulic and EV applications

This project is centered around the development of novel water-based lubricants for EVs and environmentally-friendly hydraulics. The aim of this project is to improve the understanding and the ability of designing aqueous lubricants based on polymer solutions in water. The main objectives are to study the fundamental aspects that govern the performance of water-based polymer solutions as lubricants. This will be pursued by looking at novel sustainable formulations of polymers to form separating films with characteristics similar to those achieved with the best performing conventional lubricants. We will be adopting our modern experimental techniques, which include very high shear rate viscometry, film thickness measurement rigs and conventional rolling-sliding tribometers as well as in-contact fluorescence to explore the in-contact composition of lubricant films and local viscosity and rheological description of the fluids under consideration. This will be coupled with the use of in-house models that can be employed to explore and predict the behaviour of newly developed fluids in different components and applications of interest to Shell.